Numerical Modelling for the Wake Dynamics of Floating Offshore Wind Turbines

Over the last decade, the growing interest in floating offshore wind energy has drastically accelerated its technological readiness. As large-scale deployments commence, it will be crucial to identify and understand sources of power loss. One such source is the wind turbine wake interaction. While the wakes of fixed-bottom turbines have been extensively studied, the wakes of floating turbines are comparatively underexplored. To study the wake of a fixed-bottom turbine, numerical methods such as the actuator line method (ALM) have become established within the wind energy community owing to its high accuracy and low relative cost. However, the lack of literature surrounding the floating actuator line model (FALM) suggests it remains relatively underdeveloped. This project aims to develop, validate and apply the FALM to study the wake produced by a floating turbine subject to well defined platform motions (perturbations). In doing so, a highly interpretable and generalisable aerodynamic data base will be produced that will be used to inform reduced order and low order floating wind turbine aerodynamic models.